Developing Sustainable Operations for the XMaS User Facility

The XMaS National research facility is a synchrotron beamline located at the European Synchrotron Radiation Facility (ESRF) and sited on the European Photon and Neutron campus in Grenoble, France. The beamline is focused on materials science and provides privileged access to the UK community and their collaborators to undertake world leading research using a broad range of X-ray techniques exploiting a range of sample environments. Research is concentrated on elucidating structure-property relationships which often requires operando and in-situ experiments under technologically relevant conditions.
The facility, which includes several off-line laboratories, has been supporting UK users since 1997. Continuous capital investment has resulted in both incremental and transformative changes in both capability and capacity. Such changes are user driven which, when coupled to the flexible configuration of the beamline, allow the facility to rapidly adjust to the demands of the user community. This has been an operational ethos since the very beginning.
Here, we are seeking capital funds to support the facility into a sustainable and impactful future. Core capital instrumentation is sought that will:

underpin current equipment and previous investments to provide new experimental methodologies and extend sample environments to enable new operando studies of materials.
upgrade and improve existing equipment to enhance operational capabilities and efficiencies.
provide resilience to mitigate identified risks to capabilities.
increase operational efficiency and user throughput.
provide new training opportunities for early career researchers.

All the investments will directly support the core mission of the facility which is to provide the UK materials community access to state-of-the-art experimental equipment that are directly relevant to the EPSRC research portfolio. Enhancing the core capabilities supports and broadens the user community and provides new opportunities for young researchers. By investing in equipment that supports activities in our offline facilities we maximise the number of users we can support, a critical uplift that is needed to provide mitigation for Diamond users during the upcoming upgrade when the UK community will have significantly reduced access to suitable X-ray facilities.